Title Novel flexible photonic based sensors for health monitoring of composite structures

A radical redesign of optical fibre architecture has enabled a new in-situ measurement paradigm that elicits quantitative assessment of through-thickness strains in laminated composite structures during manufacture and service. The novel sensor technology will inform composite design and manufacturing strategies to facilitate Net-Zero sustainability goals by reducing scrappage and extending operational lifetime. You will work closely with industry to:
Design procedures that enable the flexible photonic sensor to make multiple measurements quickly with real time reporting on the health of the structure.
Develop the new sensors for both manufacturing control and service life predictions of a composite structure.
Stimulate your interest in new, developmental sensing methods used as the basis for the creation of future sustainable composite products.